86 Software Security/E-Docs

PCRL (Pre Chasm Research Limited Co No. 6887345) have a broad sector experience, gained through helping over 750 startups and SMEs manage growth and business transformation. They have assisted several businesses recently to achieve international expansion of new high tech and emerging (disruptive) technology ventures, including those in the the online / cyber space. They have relevant cross continent cyber-safe roll-out experience of leading edge virtual technology. PCRL are currently active in the telecoms / smartphone cyber-security market, focusing on Multi-Factor, Dual Channel Authentication (cryptographically secure, with biometrics), making them an ideal choice for assisting us with this work.